R&D Transformation in EV development and advancement of EV battery reuse, recycling and energy balancing technologies

Nissan are leading a consortium to both build UK capability for electric vehicle and battery development, whilst innovations within the wider supply chain aim to enhance the cost and value proposition of vehicles for European customers. Vehicle batteries represent a significant investment and cost with substantial in-use and residual value, which the project will maximise through innovative Vehicle to Grid; 2nd life EV battery storage; and end of life battery raw material recycling technology development.